Clinical evaluation of RSA pacing in post-surgery patients

Patients who undergo cardiac surgery often find their hearts struggle to supply enough blood to the body during the recovery period post-surgery. Ceryx have developed a unique pacing device which is able to boost the performance of the heart while also reducing the workload on the heart, which can help the heart to heal. In this project, Ceryx will trial its new technology in patients following cardiac surgery.

Ceryx will interface their technology to an existing temporary pacing device which patients are routinely fitted with during surgery. Driven by Ceryx's technology this device will then deliver the therapeutic pacing to the heart until the patient is ready to be discharged, usually after about a week. During this time the patient's heart will be monitored for improvements in function and structure. The patients' ability to exercise will also be assessed, along with their symptoms and quality of life.

If the trial is successful, this project will have accelerated the development of Ceryx's technology considerably and it may be that a new therapy for patients recovering from cardiac surgery could be on the market in 1-2 years.